A novel photobioreactor design for efficient CO2 capture from industrial emissions using cyanobacteria

CyanoCapture's mission is to provide affordable carbon capture on an industrial scale by using photosynthetic cyanobacteria. The breakthrough technology enables 'true' carbon sequestration to become widely accessible to various emission sources such as power plants, steel and cement industries all over the world. The newly discovered strain (PCC 11901) proposed in this study is capable of taking CO2 directly from emission sites and rapidly convert it into a dense solid matter (biomass) that can be stored or utilised at low cost. Our vision is to become the first in the world to bring a scalable carbon capture technology to the market that has a cost below the £50/tonne CO2 mark.

CyanoCapture is at Technological Readiness Level 4 - validation of proof-of-concept at the laboratory stage; having collected several months of carbon fixation assay data in PBRs mimicking outdoor light conditions. Our next step is to scale this to a larger 5m x 5m unit in an outdoor system using real flue gas to further validate the proven concept in situ.

CyanoCapture will build up to four PBR units and evaluate novel operational processes to capture CO2 from a medium-scale emission unit in a farm in Chichester. Each PBR is a fully enclosed system: 5m x 5m x 0.5m transparent tarpaulin water tanks fitted with a gas inlet/outlet with electronic and manual control. The system will cultivate non-GM cyanobacterial strain, selected for its fast carbon sequestration potential.